Vaccine hesitancy DAISI (Digital Animation in Service Improvement): To increase vaccine uptake in ethnic minority perinatal women and young children.

Context

Currently, in the UK there are outbreaks of vaccinatable diseases including flu and measles, which can lead to life-threatening complications and death. Vaccination is a cost-effective way to keep people healthy, reduce disability and save lives. However, research has found that perinatal (pregnant and postnatal) ethnic minority women are more likely to experience vaccine hesitancy than other populations in the UK. In 2020, 18% of UK ethnic minority people experienced vaccine hesitancy, 72% of these were Black ethnicity, 42% South Asians Pakistani/ Bangladeshi and 32% mixed ethnicities and research demonstrates that ethnic minority populations experience barriers to having vaccines, such as a lack of knowledge/ misinformation, language and cultural barriers. However, research is needed to explore in depth the specific barriers and facilitators for perinatal ethnic minority women and young children, to develop an intervention that will encourage vaccine uptake.

Digital animation interventions have been used successfully to change health behaviour in other contexts with ethnic minority populations by communicating key messages in an accessible language to influence peoples' beliefs and meet their educational needs. Our research team has expertise in using digital animation with ethnic minority women with 3 DAISIs (digital animation in service improvement) on our website. These co-produced short cartoons are downloadable onto a smart phone and communicate messages in different languages, using spoken words and subtitles. One focuses on living well with gestational diabetes, another reducing the risk of stillbirth and the third, reducing the risk of postnatal sepsis. Our ongoing evaluation is positive, DAISI influencing women's intention to change their behaviour.

We have consulted ethnic minority women who believe that a DAISI intervention used in community groups, with trained peers re-enforcing the messages in the app could encourage perinatal women and mothers with young children to have their vaccines. Therefore, this study aims to co-produce, implement and evaluate the feasibility of using a DAISI intervention in community settings. This will prepare for a full-scale evaluation where trained peers implement DAISI.